Improving iodine intake in adults following a plant-based diet - a mixed methods study

Plant-based diets may increase the risk of iodine deficiency, especially in the UK, as the main dietary sources are animal-based (dairy provides 33% of adult intake), and there is no salt-iodisation programme. This is a concern as even mild-to-moderate deficiency in pregnancy is associated with lower IQ in children.

We know that currently, most milk-alternative products on the market are not fortified with iodine (just 28% compared to 88% fortified with calcium1). Whether a consumer chooses an iodine-fortified milk-alternative product may, in part, depend on their awareness about iodine, and also whether they know that cows' milk is a good source of iodine. However, we do not know the current level of iodine-awareness among those who follow a mostly plant-based diet. Furthermore, everyday consumer habits may affect intake of dietary sources of iodine and may lead to the selection of non-fortified milk-alternative products, which would further increase deficiency risk.

It is not known whether iodine intake from dietary sources could be improved through an intervention that would increase knowledge and awareness, and this is particularly relevant for those following a mostly plant-based diet, where the risk of iodine deficiency is greatest.

This PhD project will use both qualitative and quantitative methods (i.e. a mixed-method design) to (i) evaluate attitudes and habits related to iodine in consumers of plant-based milk alternatives, and (ii) evaluate whether knowledge and behaviour change interventions can improve iodine intake and status in this group. In addition to a systematic review of the current evidence, the student will conduct three main studies